A framework to accelerate machine-learning algorithm development for new PCIe cards

This project will develop a software and firmware package that can be used to design, test and implement machine-learning (ML) algorithms on new cutting-edge electronics boards, in particular the Xilinx Versal VCK5000 (https://www.xilinx.com/products/boards-and-kits/vck5000.html) and Bittware (https://www.bittware.com/products/xup-vv4/). The Xilinx board is a new entry to the market, it can be housed easily in a standard PC server, consumes less power than GPUs and has dedicated ML engines to enhance performance. These boards represent the future of ML algorithm deployment and as such it is crucial to start developing expertise on them now.

We have an on-going collaboration with North Bristol NHS Trust, funded by an STFC Impact Acceleration Award, to explore knowledge exchange in implementing ML algorithms for real-time image analysis which has allowed us to develop ideas on how these boards could house ML algorithms in a medical setting.

The area of "triggering" in particle physics (the concept of performing fast data-selection), relies on algorithms which can extract key features from datasets quickly. ML has become an increasingly important tool in this domain over the last few years, and our team has been instrumental in developing and implementing ML algorithms for FPGAs (chips used in hardware triggering). We have been successful in obtaining two STFC Early technology capital grants over the last 2 years to acquire the new small form factor cards mentioned above and are keen to now exploit their technology.

Our R&D programme will have a huge benefit both within PPAN areas, as these cards are seen as the future of high-speed complex data-processing, and in diagnostic medicine, where ML algorithms could play an important role in quicker and more accurate analysis of medical scans. In particular we anticipate this technology being used to in the expansion of mass screening programmes, early diagnosis of major diseases and reduced mortality.

We are confident of success in developing our framework as the applicant team have several years of experience in developing, implementing and co-ordinating data-selection projects. This is exemplified by recent high-profile leadership positions; the PI having recently been the Technical Coordinator for the L1 Trigger Upgrade for the CMS experiment, and the co-I being the current UK PI for the Data Acquisition for the DUNE experiment.

This experience, coupled with our on-going NHS collaboration, will ensure we develop a coherent and robust software and firmware framework which can be easily used in hospital settings as well as other disciplines.